Rural Grid Boosting For Ultra-Fast ZEV Charging

It is likely that by 2030, it will not be possible to buy petrol or diesel cars in the UK. Most vehicles will be electric (EVs). Mainstream customers in the near future will want faster charging and will come to expect 200 miles on a 10 minute charge if EVs are to be as convenient as today's vehicles. The technology is on its way and manufacturers of cars, batteries and charging points are working to bring them to market. All of this could be held up if the UK's and the world's electricity infrastructure is not boosted to cope.

We must electrify transport as fast as possible but the electrical infrastructure costs could be anywhere from £16 billion (UK Commons report) to £45 billion (Capital Economics report).

We are developing an innovative, mechanical energy storage technology specifically to boost power for the current and next generation of ultra-fast charge electric vehicles. Located near EV charging points, our product charges from the grid when there are no cars. When a fast charge EV vehicle arrives, the energy is discharged into the car quickly and the driver can be on their way.

Rather than upgrade the entire national grid at once, our technology allows a "spot" reinforcement of the electricity network for ultra-fast charge EVs just where needed. This is critical to allow an as-needed, scalable and cost-effective solution, rather than huge infrastructure investments that are politically fraught, difficult to commit to and hold back progress.

Ultra-fast charge EVs cannot just be available for people in big cities with good infrastructure. Our product addresses the need to be able to upgrade the power network in rural and other locations that will never attract large capital investments. The success of EVs, and meeting the climate challenge, requires a fast, cost effective and widespread an implementation as possible.

Levistor is creating a highly innovative, new product uniquely designed to solve a huge problem in preparation for the biggest transport revolution in over a century. Collaborating with UK researchers and manufacturers, we have created a product that is environmentally friendly, safe, efficient and cost effective that will accelerate Britain's transition to emission-free transport.